Data Science

Randomised controlled trials are the 'gold standard' in scientific research. This is stated so often that many (myself included) take it for granted. But why is randomisation important? A popular
answer is that randomisation controls for all confounding factors, both known and unknown. But given that randomisation can create unbalanced cohorts in known factors, and that there are
potentially huge numbers of confounding factors, this rationale seems questionable. Studying phenomena like this in the philosophy of statistics sparked my interest in critical approaches to
statistics and data science.